University of the West of England, Bristol and The Extracare Charitable Trust

To develop a company-wide working expertise of smart living technologies such as intelligent sensing and socially assistive robotics via research in a 'living lab', with the aim of improving service provisiom and upskilling staff.